Star formations in Sextans A

The dwarf galaxy Sextans A was observed by James Webb Space Telescope (JWST) in April 2023. It is an extremely metal-poor, gas-rich, star-forming galaxy which star-forming disc will be effectively mapped using NIRSpec and MIRI from 0.9-25.5 microns, allowing for an unprecedented view of star formation in a primitive environment. The observations include the ideal combination of broad- and narrow-band filters that allow for the separation of the young stellar objects (YSOs) and evolved star populations. Collaborators at STScI are currently preparing and calibrating the photometric catalogues. Dr. Joana Oliveira is an expert on star formation in Local Group galaxies and she is leading the analysis of the YSO population in Sextans A. Following from their pioneering work in NGC6822 and M33, Dr. Oliveira and the PhD candidate will deploy supervised machine learning techniques, like a probabilistic random forest, to identify and characterise YSOs down to a few solar masses. The successful candidate will investigate how best the available features (in particular the narrow-band filters that constrain molecular and dust features) should be used to select the young sources. The student's research will identify and quantify the true extent of star forming regions and probe the interplay with the gas and dust in an extreme metal-poor environment. The student will work as part of a team of international experts, with expertise from interstellar medium to evolved young stars, on state-of-the-art datasets, providing a unique training environment. This project is ideally suited for a student with interest in star formation and Big Data techniques.